The topology of gauge groups and current groups for 3-manifolds

Gauge groups and current groups are important in
mathematical physics, with gauge groups having important applications
in geometry and current groups having important applications in integrable
systems. Their topology is concerned with properties that remain unchanged
when continuously deformed. In both cases, the group can be described
via mapping spaces, which are better suited to analysis using methods
from algebraic topology. The mapping spaces involve a base space X and
a Lie group G. A great deal of recent work has been done investigating the
topology of gauge groups when X is a surface or a four-manifold, but not
a 3-manifold. Little has been done to investigate the topology of current
groups. This project aims to determine important properties of each in
the context of 3-manifolds, properties including their homology and
homotopy groups.